Computational Neuroscience Applied to Improving Epilepsy Surgery

Epilepsy surgery has high rates of failure in the long-term with many patients who initially experience seizure freedom returning to having seizures over time. We hypothesise that this may be caused by long-term changes in functional connectivity caused by brain plasticity. The research focuses on the development and application of mathematical models of brain networks derived from patient data to first evaluate the short term success of potential surgeries, and then predict how these outcomes will evolve over longer time-scales.